Creating Synthetic Test Data for Rail Design Tools

Modern Railway Systems operate from accurate geographical maps called scheme plans. They contain the topology of the tracks, positions of signalling equipment, and conceptual constructs such as train routes, and may have thousands of elements. Due to the large quantity of possible data permutations, manual testing of the scheme plan data preparation system is a laborious process. To avoid that we aim at an alternative approach, via the automated generation of test data. These will be constructed following the European Train Control System(ETCS) standards involving significant domain knowledge to interpret the requirements. The automated generation of test data is performed using Genetic Algorithms (GA). These simulate how a population evolves over time. Genetic Algorithms operate on data that is represented in the form of 'chromosomes' and the chromosomes themselves consist of 'genes'. Genetic Algorithms start with an initial, randomly generated population. Evolution is then mimicked by iteratively producing new generations using two operations: crossover and mutation. Then, the next generation is selected by applying a fitness function to both, the members of the current generation and the newly generated offspring. This guarantees the survival of the fittest, and therefore ensures that the most desirable solution is achieved. This project is done in collaboration with Siemens Mobility. Currently, the test data generated by GA-algorithm-powered program is a set of one-dimensional railway scheme plans with injected, simulated faults. Thanks to the injected faults, our tool will help to establish whether Siemens' checker tool finds these errors or not, and therefore provide an extra testing facility for additional safety measures of the ETCS rollout. Due to that requirement, the GA generated test data is exported into RailDNX format used by Siemens' checker tool. coverage metrics will be added to understand how well a set of test data exercises the requirements.